Digital Kids

BleepBleeps create cute connected devices that make parenting easier. They offer assistance at different life stages - from giving birth and looking after your baby, to raising your child. With Design Foundations funding, BleepBleeps will be able to explore opportunities to broaden the types of products we produce, as well as the methods that we use to innovate. The project will ask two key questions: 1. How can we help parent's curate their children's digital experience? 2. How can we help children lead better digital lives? Using the subcontract services of Normally - digital design consultants, BleepBleeps will take a rapid and iterative approach to concept development, with regular user testing that utilises the methodologies of software development. Through this cross-pollination of expertise, we aim to generate new learnings and identify insights & design avenues that will lead to new products and innovations. Thereby strengthening the brand proposition and product offerings outside of our core hardware business. The project will draw upon two of BleepBleeps core brand values - 'One product, two users' where products are loved by parents and children in equal measure, as well as 'Non-prescriptive parenting', by giving parents tools to parent in their own way, to their own values.